Hydrogen Locomotive Commercialisation Strategy

Vanguard Sustainable Transport Solutions Ltd will use this project to develop a Commercialisation Strategy for hydrogen powered rail vehicles that utilise alternative fuel storage mediums. By exploring the market, customer demands, financial, safety and testing requirements, Vanguard will be able to create an evidenced route to market that can be used to attract further investment to rapidly bring products to market.